M.R. Ratcliffe ConsultantsLimited

M R Ratcliffe Consultants Ltd (company number 2127940) was set up in Cheltenham back in 1976 as a specialist insurance broker focusing on the transport industry. From small beginnings we are now one of the UK's largest operators with close to 50 employees advising and arranging many different types of insurance cover.The majority of our staff have been with the company for many years and have acquired much knowledge and experience, whether advising you on insurance covers and prices or handling those unfortunate claims when they occur. The result of this long term expertise gives us great pride in offering a personal service to a large number of long-standing customers.Our success in meeting your needs and expectations by delivering a tailor made quality service at competitive prices is paramount.